Performance of UAV flights to Isles of Scilly to mainland Cornwall for NHS Logistics

The Windracers ULTRA UAV platform has been developed to move upto 100 kg of payload over 1,000 km, and can therefore support communities in the UK where existing NHS logistical links are challenging. Either due to islands separated from mainland transport infrastructure or remote locations due to topography.Existing transport links to the Isles of Scilly are constantly challenged by weather (high winds and fog / mists), variable demand and economic supply. With the addition of a UAV link, smaller urgent payloads can be economically and rapidly moved to and from the Isles, independent of existing transport modes. In particular there is a need to move NHS tests and samples off the Isles in a timely manner, and in particular, PPE and pharmaceuticals onto the Isles. This project will support the NHS and potentially save lives.